Zipcube for Work: The ideal corporate management solution for COVID-safe offsite workspaces and meeting spaces

Zipcube for Work (ZFW) is one platform, with one invoice, and one seamless service.

The Zipcube for Work project proposes an extension of Zipcube's online platform by streamlining the booking process for business clients. This new platform will enable easier corporate booking management through greater oversight and streamlined account services.

British offices, the commercial workforce, and the meeting industry have been severely disrupted by COVID-19\. Approximately 73% of UK business leaders predict they will downsize their offices after the coronavirus, an anticipated 30% of the workforce will remain remote, and the Meetings and Events Sector is reeling from continued restrictions related to the pandemic. There is both an excess of unused space and a growing need for on-demand workspace.

Zipcube's current online service helps users to find and book agile work and meeting spaces on-demand across the UK. ZFW leverages the power of this service and streamlines the process to better support the needs of corporate clients. Not only does ZFW allow businesses to rent out unused office space, but it also facilitates companies to provide access to meeting space for their dispersed remote working teams. The project addresses current limitations of Zipcube's platform and aids in automating key account services that are currently being done manually. Additionally, the work includes a sustainability survey that will provide valuable insights into the changing needs of business clients in relation to their workforce and current office foothold.

ZFW will offer an admin dashboard to make it easier for companies to give staff access, manage booking approvals, and manage usage. The dashboard offers admins better awareness, accurate reporting on employees' bookings and guarantees that those spaces booked are following the COVID-safe government standard above and beyond. Currently, many business clients use Zipcube without being aware that their colleagues may also be making bookings. ZFW allows Zipcube to work more closely with business clients and streamline their accounts so that they can promote the service as a benefit to their teams.

With business meeting and event enquiries decreasing by [78%][0] in the UK in Q2 2020, ZFW will help the sector diversify their client base. By renting out more flex office and meetings spaces, companies in the Meetings and Events sector will be able recoup some of the losses related to COVID-related limitations on the size of gatherings.

Since the pandemic has changed the nature of how workers utilise existing office space, greater access to agile workspaces both alleviates the stressors and feelings of isolation that working from home can cause, and also provide a valuable revenue stream for the ailing meetings and events sector.

[0]: https://www.mia-uk.org/write/MediaUploads/Aug20_DCMS_Industry_Survey_Findings.pdf